SWIFT: Switch Inertance Fluid Technology

In this project Domin and University of Bath will develop and bench test (to TRL5) a Switch Inertance Hydraulic System using system knowledge developed at Bath for the previous decade, and Domin's highly innovative Additive-Manufacturing enabled direct drive servo valve design capability. The product will be capable of replacing the current throttling valves used in mobile hydraulic applications with a significantly (\>60%) more efficient product. The global market for this product is $7Bn, with potential cost of ownership reductions of 25% to end users and \>140 MMT CO2 savings.